A three-dimensional view of the central dogma of molecular biology

The process of decoding genetic information through transcription and translation - referred to as the central dogma of molecular biology - requires of the availability of the RNA polymerases and ribosomes catalysing these processes. In eukaryotic cells transcription and translation take part in different cellular compartments: the nucleus and the cytoplasm (or endoplasmic reticulum), respectively. In contrast, in bacteria the two processes are assumed to occur simultaneously given that the required enzymes are readily available and homogeneously distributed in the cell. However, over the past decade my group and others have demonstrated that the transcriptional and translational machineries in bacteria are not homogenous and widely available but, rather, very limited in the cell. This makes difficult to predict interplays between gene expression and growth, especially when multiple recombinant genes of interest are co-expressed (in addition to the genes present naturally in the cell). Moreover, using methods such as super-resolution microscopy, it has been shown that ribosomes and RNA polymerases in bacteria do not always co-localise: while the RNA polymerases tend to distribute around the nucleoid formed by condensed DNA, free ribosomes concentrate near the cell poles. These two strands of evidence challenge previous assumptions about gene expression and point to a more complex view of the central dogma. Ultimately, we hypothesise that the three-dimensional distribution of the genes and the transcriptional and translational machineries shape gene expression rates. This is a fundamental question for quantitative disciplines in Biology (e.g. Systems and Synthetic Biology) as well as for Biotechnology.

In this project we will investigate this previously untested and paradigm-shifting hypothesis by assessing the physical distribution of the transcriptional and translational machinery with respect to co-expressed genes. We will also determine the impact of a non-homogeneous distribution of resources on the expression of genes of interest (e.g. for the production of an added-value molecule).

The specific aims of this project are:

To determine the physical location of genes of interest using advanced microscopy methods combined with the labelling, using fluorescent reporters, of the transcriptional and translational machinery.
To evaluate the effect of a non-homogenous distribution of resources in the expression of reporter genes inserted in multiple locations along a bacterial chromosome, using cell sorting and followed by next-generation sequencing and bioinformatics.
To optimise the expression of genes responsible for the biosynthesis of a molecule of interest, violacein, accounting for their location in the cell and the availability of cellular resources for their transcription and translation.